Radically Improved Cleaning of Engine Components for Remanufacturing

Autocraft is a privately owned company by its management team (MBO) and has been in business for over 40 years. We are Europe's leading engine remanufacturer employing 200 people with a turnover of £21M. Our remanufactured engines re-use up to 80% of the material from a failed engine so they are a green, sustainable alternative to buying a new engine. As part of our process, the very dirty engine components that we use from the broken engines have to be cleaned; this is currently a very expensive and inefficient process that has not changed for at least 20 years. This project is to create a more efficient and automated cleaning process that uses less chemicals yet delivers a cleaner product at a much lower cost. The lower the cost of the cleaning process the better as it reduces the cost of our remanufactured engines compared to our competitors throughout the world. We have current sales opportunities to increase our sales by up to £10M per annum, creating 60 additional jobs (mostly skilled) at our Grantham facility. We believe that this project can deliver the cost benefits needed to secure this additional business and reclaim valuable raw materials thus also delivering environmental benefits.